O-N-E Prototype

O-N-E aims to be the world leader in computer-aided content writing and improvement. Bill Gates, Alan Sugar =D and others helped put everywhere - giving us a much better paper and pencil. So we want to give the world tools to build stories from data, more quickly cheaply and compellingly than is currently possible.